Critical phenomena in gravitational collapse

Critical phenomena (scaling, self-similarity, and universality) occur in gravitational collapse for initial data that are close to the threshold between black-hole formation and dispersion. In particular, right at the threshold, naked singularities form. This has a bearing on cosmic censorship. The PhD project will initially focus on the toy model of the collapse of a rotating perfect fluid in 2+1 spacetime dimensions.